Design and engineer synthetic ribosomal RNAs in yeast and analyse the viability and impact of synthetic rRNAs on yeast growth and bioproduction

ibosomal DNA (rDNA) is a highly conserved housekeeping multi-gene family that encodes
ribosomal RNAs (rRNAs)1. rRNAs are the main components of the ribosome, the molecular factory
for translation of mRNA. rDNA is known to play key roles in many biological processes, such as
maintaining genome integrity, aging, translation control during mammalian development, and
adaptation to environmental stressors. The rDNA region is highly transcribed and occupies about
50% of nuclear transcription in mammalian cells (around 80% in budding yeast). In contrast, it is
estimated that at most only about 50% of the rRNA genes are transcribed. Consistently, yeast cells
with only ~20 copies of rDNA repeats exhibit normal expression levels of rRNA and grow normally
in various media, indicating the redundancy of rRNA genes. The highly repetitive and dynamic nature
of rDNA makes it difficult, if not impossible, to answer questions such as: what is the distribution of
active/silent repeats within the rDNA array, and how can we minimise the cellular burden imposed
by the transcription of rRNA genes. This proposal aims to synthetically engineer and functionally
dissect roles of ribosomal RNAs through synthetic genomics approaches, coupled with
complementary quantitative mathematical modelling and data analysis. Overall, this project has the
potential to develop optimised yeast strains with much reduced intrinsic cellular burden caused by
rRNA transcription, which occupies up to 80% of the total transcriptional resources.